5*StarS: Automotive Cyber Security through Assurance

The rapidly proliferating wireless connectivity & automation of road vehicles offers many benefits to society, and significant commercial opportunity, but also brings a potential explosion of Cyber Security threats. 5*StarS partners HORIBA MIRA, Ricardo, Roke, Thatcham Research with Axillium support will deliver an innovative assurance methodology to assure that CAV components, systems & vehicles have been designed & tested to the relevant cyber security standards throughout their whole development lifecycle, and a Euro NCAP 5 star type consumer rating framework for assessing the Cyber Security of new vehicles, clarifying risk for the insurance industry